MAGSIN - Magnesium Synergy Initiative

The MAGSIN (Magnesium Synergy Initiative) Project, led by Nanomox Ltd, a UK-based innovative materials company, in collaboration with SIGMA Devtech, a Canadian-Quebec company, aims to revolutionize the magnesium supply chain while addressing the growing demand for critical minerals in high-tech applications.

Magnesium, a critical mineral in both the UK and Canada, is essential in various industries, including high-tech applications such as sensor technology, polymer-based insulation systems, and optimization of polymer-based electrolytes for batteries. However, traditional supply chains are vulnerable to market shocks and geopolitical events, with China dominating the market. The MAGSIN Project seeks to mitigate these risks by diversifying the supply chain and developing sustainable approaches to magnesium extraction and processing.

SIGMA Devtech, within its collaboration with industrial partner ECO2 Magnesia inc (using ECO2 technology owned by SIGMA, co-developed with INRS and commercialized through ECO2 Magnesia inc. based on exclusive licensing agreement) brings its proprietary process for magnesium ore processing, specializing in magnesium carbonates and oxides (MgO), with access to mineral ores in Canada and other jurisdictions. Nanomox Ltd contributes its innovative OIS(r) process, which has been successful in transforming zinc into nano zinc oxide, offering improved performance and sustainability compared to traditional methods.

The collaboration between these two companies (NANOMOX-SIGMA) aims to achieve two primary objectives. Firstly, to recover valuable metals from black sand, a by-product of ECO2 technology processing, which contains not only magnesium but also other critical minerals such as nickel and cobalt. Secondly, to utilize the OIS(r) process to produce high-value MgO and magnesium hydroxide (Mg(OH)2) nano-materials for advanced applications. This project will include testing of OIS process directly from Magnesium ore.

By integrating Nanomox's sustainable processing technology with Canadian expertise in magnesium extraction (SIGMA-ECO2 Magnesia-INRS), the MAGSIN Project seeks to validate these processes at a laboratory scale, paving the way for large pilot plants and eventual commercial-scale production. Successful outcomes will not only bolster the resilience of the magnesium supply chain in the UK and Canada but also support British industries of the future, contribute to the energy transition, and enhance national security.

The MAGSIN Project aims to diversify the global magnesium supply chain, making it more resilient and transparent while supporting UK companies to participate in responsible sourcing practices internationally. Additionally, it aims to strengthen diplomatic, trading, and development relationships worldwide to improve the resilience of mineral supply to the UK, Canada, and other countries reliant on critical minerals for technological advancement.